The nucleolus in the mammalian oocyte; form or function?

Background: In eukaryotic cells the nucleolus, best known as the site of ribosome-biogenesis, is the largest structure in the nucleus. In somatic cells chromatin is packed into the nucleus, partitioned from the cytoplasm by a highly organised membrane. In contrast, the proteinaceous (yet membraneless) nucleolus, is suspended within the nucleoplasm in a phase separated compartment.

In oocytes the situation is remarkably different. As oocytes mature, a unique heterochromatin ring envelops the nucleolus to form a structure known as the karyosphere, concentrated away from the F-actin/lamina shell that, in these cells, defines the boundary of the nucleus. Importantly, the morphology of the karyosphere correlates with competency, where tight chromatin surrounding the nucleolus (SN) is associated with maturity and fitness, and non-surrounding chromatin that fails to properly coat the nucleolus (NSN) correlates with a meiotic block or embryonic death.

Interestingly, the stage at which embryos switch to mitotic-type chromatin packing, coincides with embryonic genome activation (as oocytes/early embryos are transcriptionally silent). Clearly this specialized chromatin arrangement is critical from early meiosis and for at least two embryonic cycles. This demonstrates an unmet need to better define the predictably significant, yet poorly understood, contribution of the nucleolus towards oocyte viability.

Objectives: To characterise the relationship between nucleolar structure/function and chromatin arrangements in mammalian oocytes by investigating: 1) If the nucleolus is simply packed with dormant proteins that would otherwise generate unnecessary ribosomes. 2) The distribution of condensin proteins. 3) How nucleolar wrapping controls temporal regulation of transcriptional silence in oocyte/embryo.

Novelty: Analysis will be carried out in healthy SN oocytes, less competent NSN oocytes, and aged oocytes where chromatin state is often difficult to determine. The project will be co-supervised by an expert team with cutting-edge facilities that few others have access to, covering all training aspects from oocyte manipulations to the highly specialised imaging techniques necessary to probe the karyosphere.

Experimental Approach: We will exploit an elegant combination of micromanipulation experiments, live and fixed super high-resolution microscopy, Imaging Mass Cytometry (assessing the nucleolus and its environment), and 3D-Correlative Light Electron Microscopy.

Timeliness: 17% of couples suffer infertility - predicted to increase as socio-economic changes continue to support advancing maternal age. Society is heavily reliant on IVF which is often repetitively unsuccessful, with vast financial, physical, and mental health costs. Our important research will reveal novel contributors of female infertility, the majority of which originate in the preovulatory oocyte (which begins with the karyosphere).
This is discovery science that begins with whole organism physiology and an understanding of female fertility. Experiments require micromanipulations of live oocytes (mouse) and live super-resolution microscopy followed by proteomics analysis in fixed oocytes. Next, our research pushes the boundaries of multi-modal imaging technologies - analysing oocytes by 3D correlative light electron microscopy. The complexity of the imaging and proteomics data captured requires an informatics, machine learning approach. Therefore, our project traverses live tissue, state-of-the-art imaging, advanced proteomics, through to computational/mathematical processing, making it an exciting and truly interdisciplinary endeavour.

Through better understanding phenotypes linked to infertility, the outcome of this study has the potential to aid earlier detection of infertility and precision therapies some types of female infertility.